European Cultural and Creative Sectors and Industries Policy Platform

Operating with open innovation principles, ekip will establish a partner and network-driven policy recommendation engine to continuously drive the formulation and adoption of policy development recommendations for Europe’s Cultural and Creative Industries (CCIs). This will result in support and guidance that strengthens the capacity for CCI-actors to engage in and contribute to complex innovation processes. The interplay between the projects activities will allow us to deliver two objectives – building the meta-network amongst ecosystems and developing the knowledge-based and participatory policy engine – which will come together in making the third objective – supporting the development for CCI-centered ecosystems – possible. The engine is designed to in three main phases (i.e. five steps) achieve this: -Assess needs for future R&I actions - List of defined policy areas together with a meta-network of networks covering all member states and the CCI diversity. -Mapping of needs CCIs; tech, invest, skill, regulation - Investigate prioritised policy areas looking broadly and across sectors, also focusing on recommendations that will (i) increase the CCIs’ readiness for green and digital transitions as well as for the rest of the economy and society. -Identify and propose key actions - Formulate policy recommendations, also giving practical guidelines of how to implement and track development in ecosystems. ekip brings together highly networked and diverse organisations with strong track-record in research, innovation, and policymaking for and with the CCIs. Beneficiaries from 12 countries with different social, cultural, and economic contexts. Leading universities with expertise on research and innovation in culture and creativity. Organisations with online data collection and analysis competences and visualisation skills. Specialised policy consulting companies and advisories will be linking practice, research, and innovation with policy development for the CCI